Airospring Medical

Airospring Medical Ltd wishes to expand it's product offer for pressure relieving devices (PRDs) to novel products in the pressure ulcer prevention area. Using Airospring's patented technology the company now wishes to exploit it's position as leader in the field of pressure relieving devices made from 3D textiles.